'That Shade of Brown': A creative socio-literary exploration of the evolving concept of 'Britishness' and the mutual impact of migrant representatio

My study is an interdisciplinary socio-literary investigation, that will employ short fiction and sociological research to fill a clear gap of minimal representation of the British South-Asian
migrants from Kerala, 3 India within the English and Scottish literary space and facilitate an understanding of this community. A significant proportion of its members are employed within the NHS. In the light of the global pandemic and its impact on this BAME community, through a qualitative and quantitative investigation, my project will negotiate a necessary
dialogue around equalising representations, heterogeneity and evolving concepts of 'Britishness' by challenging stereotypes and authentically voicing stories